Advanced signal processing techniques for multi-user multiple-input multiple-output broadband wireless communications.

The field of wireless communications technology is currently undergoing tremendous expansion, which has been brought about by the rapid proliferation of many diverse and exceptionally compelling commercial, governmental, and consumer applications including wireless internet and multimedia communications. As the wireless industry becomes ubiquitous and popular, arguably the most critical condition of current wireless communications systems is the need for a much larger capacity to support multiusers simultaneously. Supporting such requirements using wireless techniques poses significant technical challenges due to the nature of multipath fading wireless channels and co-channel interferences. In this context, multiple-input multiple-output (MIMO) technology has been identified as a key technology because of effectiveness in improving the capacity and range of wireless communications both in mobile cellular and ad hoc local area networks. As a result of the need for quality of service and capacity, as well as the demonstrated benefits of the MIMO architectures, developing multiuser MIMO systems becomes the key driver in this proposed research interest. The overall aim of the research proposed herein is to develop efficient signal processing strategies for next generation cooperative multiuser MIMO broadband cellular and ad hoc networks. The new systems and algorithms developed in this project will enable the future wireless networks to push simultaneously serviceable users as near to the capacity limits as possible. For wireless users, this aim translates into shorter service response times, fewer waits and faster connections.